autoICSI - Development of an AI-based fully automated Intracytoplasmic Sperm Injection system to improve fertility success

Myma Medical will collaborate with the University of Birmingham and Cambridge IVF fertility clinic to develop a first-of-its-kind automated Intracytoplasmic Sperm Injection (ICSI) system to improve fertility treatments.

"autoICSI" will use robotics, vision recognition and AI to minimise the risks of inconsistencies and damage potential of manual egg manipulation and sperm injection, helping improve success rates and accessibility for couples, profitability for clinics and cost-effectiveness for NHS Clinical Commissioning Groups(CCGs).